The importance of growing DC load to grid balancing and DSP applications

This project explores the potential impact of growing DC (Direct Current) demand on the future grid, which will be an increasing proportion of domestic daily and peak load. It will demonstrate the potential importance of this for the smart grid and opportunities to significantly help balance the grid at low cost through novel technological innovations and convergences.